Statistical modelling to characterise the dietary determinants of health outcomes in mothers and their children.

Currently when scientists analyse dietary data, they look for relationships between dietary intake at one time point and either the health of a person at that time, or their health in later life. Although this can be useful, and is an approach that has informed many nutrition-related public health strategies, recent developments in statistical sciences are available that should help provide greater insights, by looking at repeated measurements of dietary data over time. The aim of this award is to develop methodologies for this innovative approach to diet and health.

Currently based at King's College London (KCL), I will work for one year with experts at the University of Southampton who will be providing training in the different statistical methods needed to do this work and I will also attend external training courses. My particular interest is in the relationship between mothers' diet in pregnancy and how this may affect the developing baby in a way that influences the risk of the baby developing obesity in childhood. During this period of training, I will test out the methods learnt using data that are already available from two studies of women and their children in the UK. These have information on diet across pregnancy, infancy and into childhood. They also have measures of 'fatness' in infancy and childhood. The datasets are unique, as they comprise very detailed information about food intake and measures of body fat, and provide an excellent training resource. A unique element of this work is that we also have biological measures of nutritional health evaluated in the blood of the women from one of the studies, taken at different times in pregnancy. This will add an extra level of detail and help me to work out how diet in the mother may directly affect the developing baby, to increase or reduce the risk of obesity in the child. This project is the first of its kind within nutritional sciences and has potential to pave the way for new and innovative analytical techniques within the field. In addition, it will provide results that could translate into public health policies focused on maternal diet and the burden of childhood obesity.

Technical abstract
The aim of this study is to develop new analytical skills relevant and innovative to nutritional sciences and biomarkers of dietary intake. By completing relevant training courses and with expert supervision from the UoS and support from KCL and the UoC I will use established statistical methods, novel to dietary and nutritional biomarkers in early life and examine their role in health and disease. To date, nutritional analyses have predominantly focused on dietary patterns or single nutrient intake at one time point and subsequent associations with health outcomes. However, dietary intake changes throughout the lifecourse, especially during early life, when diet is influenced by socioeconomic exposures. Therefore, lifecourse modelling and development of dietary trajectories is undoubtably more informative than current analytical approaches. To date, no previous study has applied complex methodology to model trajectories of longitudinal dietary pattern data across early life and examined the association of these trajectories with long-term health outcomes. The award will also provide a unique insight into the relationship between nutritional metabolomics and dietary patterns. Metabolomics is regarded as a key analytical tool in nutritional studies, consequently, this project focusing on longitudinal dietary patterns and biomarkers of nutrient intake. The results from this award would enhance our understanding of the biological determinants of long-term disease risk in women and their children. By completing this award, I will develop novel and robust insights into human nutrition and its role in health and disease during early life. This award will combine the expertise from three UK universities, which will encompass high-quality cross-disciplinary research. Overall it will provide me with a fully supported integrative research environment, thorough training, as well as a fantastic and unique foundation for an academic career focused on nutritional epidemiology.

Potential impact
Impact for the PI
This award will provide me with excellent training in complex statistical skills for nutritional data. It will equip me with knowledge and skills required to work as a nutritional epidemiologist and will help to accelerate my career within nutritional sciences as well as enhancing cross-disciplinary research collaborations, an essential component for a successful career in academia. The skills I develop whilst based at the University of Southampton will also form an integral part of a future fellowship and on returning to King's College, I will be equipped to perform advanced statistical analyses on the planned 8-10 year follow-up of the women and children from the UPBEAT cohort. It will also equip me with greater understanding of methods for dealing with 'omic data.

Impact for Researchers
The main measurable output will be the publications generated. A major motivation for this research is to enable me and other researchers in the field of nutritional sciences to acquire the new skills to develop longitudinal modelling of dietary data. Nutritional analyses commonly use introductory methods for statistical modelling of dietary data. This award would enable the generation and application of advanced statistical techniques to be applied to standard methods for analysing dietary intake. This award would also enable peers and colleagues working within this field to have a detailed understanding of the various techniques that can be used to analyse dietary data.

Pregnant women and their children:
Examination of the research datasets with the novel statistical approaches will lead to findings with potential for improving health outcomes through early life interventions. I aim to identify windows in pregnancy and early childhood that are amenable to intervention to promote long term health of children. Through identification of the dietary pattern trajectories and their associated health outcomes, personalised dietary recommendations could be provided for pregnant women to promote the long-term health for her child and herself.